Microfluidic-assisted non-Newtonian flows: applications from particle dynamics to composite fibres.

Particles and polymers are ubiquitous in biomedical and engineering applications - an example is the use fibres loaded with particles or cells for tissue engineering, material science, and pharmaceutical sciences. In the first part of the project, the motion of particles suspended in non-Newtonian fluids will be studied experimentally using microfluidic platforms to understand the particle dynamics towards controlling the concentration and distribution in polymeric matrix. In the second part of the project, the aim is to develop tailorable biodegradable polymer-particle composite fibres with enhanced functionality. The effect of parameters related to the fluid, to the device design and operation, as well as to the particles will be studied and the parameter space mapped for different applications.